Utilising to open data through universities

Cubik Innovation offers electronic design, prototyping and manufacture to inventors, entrepreneurs and SME’s. Specifically, we are expert in the design and development of electronic products for a broad range of industry sectors, helping our clientsrealise their products.Established in 2012, over the past year the business has grown from a single owner-manager business to employing 5 people.A recent market survey indicates that there is a considerable amount of un-tapped work that the business could engage in if we had the staffing required. A TSB Voucher would provide a step change to both our business, local education and technology.